Suburban Birmingham: Hands On

The Hands On approach used a cross-sector, cross-disciplinary team to transform the M&G website data into a multi-touch (MT) version for use on MT screens. Suburban Birmingham: Hands On maximised the impact of the website dataset produced by academics, curators, archivists, and librarians working on the M&G project Suburban Birmingham: spaces and places, 1880-1960 and who are drawn from University of Birmingham (UB), UB Special Collections (UBSC), Birmingham Museums and Art Gallery (BMAG), and Birmingham Heritage and Archives Services (BHAS). The data set now includes 200-300 copyright-cleared, digitised images arranged into 6 themed 'exhibitions' with catalogue data for each object, c.500 words of interpretive text for 120+ of the objects; 9 themed essays of c.4000 words referring to the objects; c.1500 word introduction to the dataset as a research resource; 3 c. 500 word outlines of the areas of the partner collections, and related finding aids, pertaining to the project; a c. 500 word introduction to the project's working methods; a 10-minute VODcast outlining how the project's cross-sector collaborative research model informed, and was shaped by, the project; links to related web resources. The new output enabled multiple users to interact simultaneously with the data using highly intuitive hand gestures, ensuring that improved group learning takes place among the community of users within display spaces.

The project achieved a series of objectives, they were able to: develop an innovative MT interface for existing Suburban Birmingham web data, include a UGC interface in the MT output, conduct HCI and well-being testing of the MT interface outside and within display spaces before installing MT output's alpha and Formulate recommendations re best practice in MT and UGC MLA outputs for dissemination to HEIs and non-HEIs. The project was able to provide evidence-based recommendations re best practice in development of MT and UGC research outputs for MLAs and HEIs. The overall outcomes of the project are improved evidence-based knowledge and understanding among HEIs and non-HEIs of the production, testing, and implementation of research-driven digital outputs with highly intuitive MT interfaces and UGC capabilities.